Nano-Owl: Flying Binoculars

Swarm Systems is developing 'Nano-Owl': flying binoculars that weigh just 60g and take up
just one quarter of a litre when carried. Nano-Owl is a Nano-scale Unmanned Aerial System
(NUAS); it will establish a new 'pocketable' category of system.
Targeted at a user community that includes soldiers on patrol, first responders and the
emergency services, Nano-Owl is a tiny hovering airborne reconnaissance tool. The user
launches Nano-Owl from the palm of his hand and sees real-time video from the on-board
camera displayed on a smart phone. Nano-Owl is autonomous so there are no piloting skills
required. It can fly for 20 minutes and can rapidly acquire tactical situational awareness from
half a kilometre away.
A user can remotely monitor an area of interest from the air, out of sight and out of danger.
He can make better decisions, take fewer risks and ultimately save lives.
The objective is to develop a pre-production prototype. This system will be used to validate
core technology and build on know-how Swarm Systems has acquired over four years
developing nano and micro UAS. It will inform the final production design phase. The preproduction
prototype will also be used as a marketing tool to trial the product with potential
customers.
Swarm Systems believes that in the future, nano air vehicles will carry out tasks in swarms
and work collaboratively to solve real world problems. Through the choice of its Company
name and its strategy, it is positioning itself to be a major player in that future.